Extension Of fanblade lifetimes by a nanostructured dry film lubricant

Research questions/objectives:
Understanding why modification of a commercial dry film lubricant significantly extends its lifetime
Understanding the mechanisms of damage and lifetime extension of dry film lubricants in fretting wear

Approach:
Experimental - fretting tests run using different conditions and different coating variants in order to understand mechanism of lifetime extension; metallurgical analysis of fretting samples to support investigation of underlying mechanisms of damage and lifetime extension; industrial input from Rolls-Royce plc throughout project via regular, approx. 2monthly, progress meetings and discussion

Novel engineering and/or physical sciences content:
New understanding of how a novel, modified, dry film lubricant works.